Investigation of complex neuronal circuits as models for stem cell therapeutics

There is an urgent need for research into neurodegenerative diseases, however our lack of understanding of complex brain circuitry restricts modelling and evaluation for future healthcare strategies.

This project will advance current brain-on-a-chip devices, using micro-fabrication technologies to precisely engineer complex living neural circuits. Multiple cellular components will be manipulated in culture to define an artificial living neuronal cell circuit mimicking those involved in known aging neuropathologies. The complexity of the tissue will be designed specifically to enable control cellular connectivity. These will be used as functional models for comparison between healthy and diseased tissue, enabling evaluation of therapeutic strategies within treated segments of the neural circuit and the network as a whole. Real-time and long-term evaluation will provide an evidence-base for a step-changing pre-clinical screening method.